Providing new and essential capabilities for situational awareness of small marine craft ensuring safe and efficient operation in dynamic sea conditio

Providing new and essential capabilities for situational awareness of small marine craft ensuring safe and efficient operation in dynamic sea conditions.